MARITIME OPEN DATA STORE (MODS) STUDY

The Maritime Open Data Store (MODS) project is led by AIMES Grid Services and aims to support and build on the 2011 European Maritime Safety Agency Blue Belt initiative, which seeks to facilitate Short Sea Shipping. MODS will provide an openly accessible repository for maritime data, but also including many other data providers. The challenge is to create an open data store and integrate traffic (e.g. weather, port congestion) data with AIS transport (terrestrial and satellite) data and then to use this to create value adding services. A trial application, b2b maritime congestion mapping, similar to the profitable land-based GPS systems, will be used to verify the study. The activity will demonstrate whether an Open Data store approach is commercially viable for such ship-tracking based services.